Novel Process for MEA Catalyst Fixing

The demand for electrolysis is expected to rapidly increase with the roll out of Hydrogen Refuelling Stations (HRS) and Power-to-Gas systems now coming on line. However, to guarantee widespread uptake of the technology the cost of the systems needs to come down. In this regard ITM Power have made significant progress to ensure they remain the world leader in both the performance and the cost of their patented water electrolysis technology. This project is about development of a novel manufacturing process (including development of the equipment) that will allow ITM to produce much larger membrane electrode assemblies (MEAs) faster and cheaper. The project will facilitate the manufacture of MEAs for ITM’s new megawatt stack range of products, which will provide the highest power density energy storage equipment available today. The manufacturing technology and knowhow for producing MEA's of this scale currently sits outside the UK; this project will change that. In addition the technology will provide a step change toward full roll-to-roll automation of MEA manufacture and will help cement the UK's leadership role in the area of high efficiency mass energy storage.